Identifying and communicating optimal grazing choices for sustainable livestock farming

The project aims to identify optimal grazing management and advance best practice in communicating complex science on soil health and sustainability. Engaging with livestock farmers to co-design principles minimising livestock grazing impacts on ecosystem sustainability, will be developed as an exemplar of sensitive natural resource management whilst maintaining food production and responding to the biodiversity loss and climate change emergencies.

The main ethical issues will be around farmer interviews and exchanges with farmers, including around outreach approaches. Consent will clearly need to be obtained. Researcher safety with regards field work will follow CCRI procedures including the requirement for risk assessments prior to undertaking fieldwork.